Have the 2014 changes to the History National Curriculum for Key Stage 2, had an impact on the History/Heritage sector and its educational opportuniti

The Mendoza Review 2017 identified issues facing the heritage sector within the changing political and
cultural environment in England. The review identified the importance of heritage sites and what they
offer to communities for placemaking and economic regeneration, and for delivering cultural education
to schoolchildren. A 13% decrease in funding over 10 years impacted local authorities, meaning
museums/heritage sites closed or struggled to sustain themselves.1 Further to this, the Museums
Association's 2018 report identified challenges in four key trend areas: audiences and visitors, funding,
public-facing activities and workforce.2 These reports highlighted a crisis facing the sector if these issues
were not addressed.